AIRPAV: AI-driven Return Packaging Visibility for Resource-Efficient Manufacturing

UK manufacturers move parts between factories and suppliers using **reusable packaging** such as pallets, crates and containers. When these items go missing, sit idle or return late, companies buy unnecessary replacements, make extra journeys and increase carbon emissions. Tracking these flows is hard because many systems are manual, fragmented or depend on costly tags and sensors.

**AIRPAV** (AI-Driven Return Packaging Visibility for Resource-Efficient Manufacturing) takes a different approach. Instead of new hardware, AIRPAV uses **artificial intelligence to analyse the shipment and return information that manufacturers already collect**. The software highlights where packaging is delayed, idle or potentially lost so teams can act sooner, make better use of existing assets and reduce waste and emissions.

Over a **two-month feasibility study**, funded by Innovate UK, the project will build a small working prototype, define a simple data framework and show results through an intuitive dashboard. It will also estimate the **financial and environmental benefits** that better packaging reuse could deliver. All data used for testing will be **anonymised operational records**, processed in a secure UK-based cloud environment; the project does **not** use personal data.

AIRPAV is led by **Holovast Ltd**, a UK company specialising in AI for manufacturing. By proving that meaningful packaging visibility can be achieved **entirely through software and data**, AIRPAV supports the UK's ambition for **net-zero, resource-efficient and digitally advanced** materials and manufacturing industries. The feasibility will provide the foundation for a larger **industrial pilot** focused on cutting waste, avoiding unnecessary transport and improving supply-chain resilience.